University of the West of Scotland and Orb International KMS Limited KTP 22_23 R4

To apply emerging industry 5.0 principals, lean, TQM and six sigma knowledge and expertise to build a sustainable, resilient and efficient business with optimised business processes and management systems; enhancing management capability and increasing productivity.